Quantum cluster algebras, quantum cohomology and integrable systems

The project concerns the interface between pure mathematics and theoretical physics. More precisely, the aim is to further investigate the relationship between cluster algebras and integrable systems, with a particular view towards the quantum versions of both.